Covid Safe Stadium Team Sports

The purpose of the COVID Safe Team Sports project is to add key innovative features to the company's suite of automated, integrated ticketing, customer (i.e. fan) management, facility booking and ecommerce software for professional and semi-professional team sports clubs. Recent developments include features to maximise non-ticketing sources of club revenue to enable clubs to rebuild their finances after the match ban and continue to play a key social and educational role within their communities.

The grant will enable the company to accelerate the development of innovative seat allocation, ticket validation and bulk processing features enabling clubs to comply with new COVID 19 related guidelines announced by DCMS and the Football Association on 19th August to enable the safe return of spectators.